Latefoss - Smart wearable micro-SME : Pre-industrial design stage

**Novel wearable device**

We are developing a platform business model around our analytic wearable, designed for the observation core movement and stability, provisioning datasets that influence behavioural changes by introducing accountability on "movement quality".

The device will utilise gyroscopic technology and four focal points, on the hips and the neck, to establish an initial control point -- Due to unique hardware and sensor layout, tension between focal points will mimic spinal movement, optimising coverage of core deviation and collating qualitive data via sensor modules.

Data regarding deviation, whether that be overextension, flexion, or bending, will be graphed, analysed, and translated into an understandable format via our bespoke mobile application. This data could be utilised directly by the user or by a diverse range of partners (e.g. patient to clinician connection) through our platform ecosystem. Such capabilities could unlock new opportunities that go beyond affordable and convenient biomechanics assessments and will have long term positive social and economical impacts, ensuring longevity and independent lifestyles across all demographics.

Included within the mobile App service is a system that can generate real time animated avatar that mirrors the user's movement using data collected from the wearable -- this allows any untrained individuals to receive complicated biomechanics data in a fast and comprehensive format.

**Objectives**

The primary vision for our biomechanics analytic device would be development of 'movement accountability' across wide sector partners, enabling self-diagnosis and social longevity.

With this project funding, Latefoss is looking to position its business to higher levels of commercialisation by taking an "evidence-based" approach to navigate key decisions and objectives of the business.

The long-term indicators and outcomes which would demonstrate our success would include:

* Improved biomechanics, independence, and health equality throughout the population.
* The incorporation of new sector metrics and unlock new opportunities which adopt biomechanical techniques driven by our platform
* Reduction within healthcare costs regarding biomechanical injuries and health issues.
* Improved physical activity within an aging population and a lower burden on healthcare services.